Highly dexterous control of upper limb prostheses

The aim of the project is to develop and test control algorithms for active upper limb prostheses. For establishing a reliable interface with the user, we will investigate the potential of both invasive and non-invasive EMG sensors. The focus will be on the information transfer rate for the mapping from EMG signals into wrist/hand kinematics. The transfer rate will be analyzed first for the state of the art control strategies based on invasive and non-invasive EMG. This analysis will provide the
baseline foundation for the new solutions. Further, new control strategies will be developed, with the key addition with respect to the state of the art of including machine learning adaptation. This will allow the optimal co-adaptation of the user
with the upper-limb prosthetic device. In addition to novel machine learning approaches for unsupervised adaptation, the role of artificial sensory feedback in user's learning will also be explored.

The final aim is the development of a man-machine interface for wrist/hand prosthesis control that allows the proportional and simultaneous activation of multiple degrees of freedom, in a natural and intuitive way for the user and with adaptation to nonstationary conditions, such as changes in posture and fatigue. The project will be translational, covering all aspects from the algorithmic design, prototype development, and test, in realistic operational conditions in patients.